Eurostars BIOMONT

This project is set up to develop automated control systems based on ASPCON multi-parameter instrument and ASME 3 modelling for the control of Meat Industry Wastewater treatment process.